SimplifAI

SIMPLIFAI pronounced simplify. The project aims to address the challenges surrounding the complex interaction between environmental, social and economic aspects of urban transport movements. It will do this using advanced computing techniques to simplify the interaction between transport managers and users of transport networks. The project will build on state of the art transportation management systems and cutting edge research to produce a new form of transportation management to meet the urban transport challenges of the mid 21st Century. The project is led by KAM Futures and supported by industrial partners partners BT, Infohub and KAM Futures, with technical academic expertise from The University of Huddersfield. The end customer is Transport for Greater Manchester. The project aims to build on the Innovate UK funded innovation voucher between KAM Futures and University of Huddersfield and the technical feasibility study undertaken in the Innovate UK funded project SimplifAI. The technical innovation is a new form of AI planner that can be deployed in a hyper cat enabled internet of things environment. The project combines environmental data sets with the data collected by the local authority to increase the resilience, quality of life and economic performance of the urban area using new ways of reasoning with and combining data